Lancaster University and Nanosun Limited

To develop point of use purifiers for hydrogen fuel aiming to develop a low-cost, long-lasting, simple to operate purifier which can be incorporated into fuel equipment, thus allowing customers to minimise fuel costs by accessing non-fuel cell grade hydrogen.